Improving the reliabiity, longevity and lifetime performance of Magnetic Cooling technology

The main objective of this mid-range project is to enable magnetic refrigeration technology to meet the needs

of the domestic cooling appliance market. The primary goals are to reach levels of reliability and lifetime

performance required for this mass market.

The project outcomes will enable lower cost high-efficiency appliances for consumers, helping to reduce

household energy bills. Furthermore, the energy savings (in Europe), plus the avoidance of polluting gases (in

the Americas) will enable a substantial reduction in CO2 emissions. The solution will also allow appliance

manufacturers to comply more cost-effectively with increasingly stringent worldwide energy efficiency

regulations.